Compositions for Cochlear Implantees

A cochlear implant (CI) can enable severely or profoundly deaf people to perceive sounds. Although CIs can provide excellent speech perception in quiet environments, current devices are very poor at conveying pitch information and therefore many CI users express dissatisfaction when listening to music through their implant.\n\nMusic is ubiquitous in all cultures. It is an effective means of expression and communication and can promote social inclusion. It can arouse and pacify, having an extraordinarily powerful effect on the emotions. The importance of music for well being and quality of life is reflected by the fact that researchers and CI manufacturers are increasingly turning their attention towards developing CI processing strategies aimed at providing better cues for music perception.\n\nThrough a unique series of composition workshops this project will explore aspects of music that can be appreciated by CI users. It is anticipated that, through the creative process of composition, adult CI users will gain a better understanding of specific music styles and structures that can readily be appreciated and enjoyed through a CI. This knowledge will be used guide the development of music rehabilitation materials and compositions specifically for CI users. The impact of the composition workshops and rehabilitation materials on the music perception ability and satisfaction of CI users will also be evaluated. The project will conclude with public seminars on cochlear implant technology and the process of composing for and with CI users, followed by performances of the compositions.\n

Potential impact
- User groups\nThe composition workshops and trials of the (re)habilitation materials will be advertised to all adult CI users at the South of England Cochlear Implant Centre (SOECIC) within the Institute of Sound and Vibration Research. The SOECIC provides assessments, training, care and support for about 100 patients per year. During the ten years this centre has been running, over 500 patients have been implanted. \nCI users participating in the music composition workshops will receive training and support in composition in a friendly environment where they will be able to meet with other CI users and exchange experiences. Through these sessions CI users will be encouraged to explore music styles and structures in order to gain a better understanding of aspects of music that can be readily appreciated. It is anticipated that this creative process will contribute to the well-being, quality of life and feeling of social inclusion for these individuals. \nThe rehabilitation materials developed in this research project will be distributed as self-help tools for enhancing music perception ability and satisfaction through a CI. CI users worldwide could potentially benefit, leading to an improvement in well-being and quality of life for this population. To ensure that CI users will benefit from the rehabilitation materials (following evaluation and further development) time and resources have been allocated for the production and distribution of the materials within the SOECIC and to other CI centres in the UK. These materials will also be promoted by The Ear Foundation (see letter of support) and will be made available online to ensure that they are disseminated as widely as possible. \n\n- Service providers\nCochlear implant centres (including the SOECIC) and charities for the deaf (e.g. The Ear Foundation, the Royal National Institute for Deaf People (RNID) and Deafness Research UK) will in turn benefit from this research project in being able to offer more services to adult implantees through the provision of fully evaluated music (re)habilitation materials and guidance.\nCochlear implant manufacturers will potentially gain from this research project through knowledge concerning the music perception abilities of CI users for various device types and the potential of music (re)habilitation materials.\nThe findings of this research are likely to guide the provision of music (re)habilitation schemes by local education services, care providers and community music schemes such as the Southampton Community (SoCo) Music Project. The findings will also inform the practice of music therapists. The findings of this research will be communicated to these audiences through dissemination in appropriate peer reviewed journals and at conferences, as well as through the direct involvement of the SoCo Music Project and a practising music therapist. \n\n- Public awareness and engagement\nIn order to promote public engagement with hearing science and music, the research project will conclude with a public seminar and performance of audiovisual compositions developed during the project. This event will be advertised to the local community through the web and local media, to CI users at the SOECIC through the web and patient newsletter, and to CI user groups across the UK. \n\n- Outreach to schools\nAudiovisual material developed during the course of this project will form part of an interactive workshop to be piloted at the National Science and Engineering Week March 2012, University of Southampton. This event will be aimed at people of all ages. In the same week, 'lectures-in-a-box' will be piloted in schools to pupils at key-stages 2, 3 to 4 and 5. Feedback from these lectures will be used to revise the materials and further lectures will be given in schools towards the end of the project. These will be designed to inspire and engage pupils in